A comprehensive research programme on the detection and characterisation of exoplanets.

The project consists of both pipeline development and data analysis for the infrared instrument, SPIRIT, as part of the SPECULOOS collaboration. This instrument and project aim to search for exoplanets in the habitable zone of ultra-cool stars of the solar neighbourhood.